The Role of Epicardial Adipose Tissue Inflammation in Post-Operative Atrial Fibrillation

Atrial fibrillation (AF) is the most common sustained heart rhythm disorder with significant associated morbidity including the risk of blood clots, stroke and heart failure alongside an increase in mortality. However, the precise causes of AF remain largely unknown. Recent studies suggest that generalised inflammation caused by circulating white blood cells may have a role in altering the properties of the heart to make it more susceptible to develop the abnormal electrical conduction of AF. Compelling data also shows that the layer of fat immediately surrounding the heart, known as epicardial adipose tissue (EAT), plays a key role in regulating the heart in health and disease. Putative roles of EAT in health include heat regulation, storage of energy and mechanical support to the heart. Given the proximity of EAT to the heart, it is also thought to be a critical link in mediating the effects of obesity on the heart. Hence, it has become a matter of intense medical interest to work out how and to what extent EAT can influence the heart tissue in disease states.

EAT hosts a multitude of white blood cells which can produce inflammatory mediators that can easily pass into the heart. In turn, this can result in deleterious consequences such as inducing abnormal electrical impulses that may form the trigger for AF. Here, we propose to characterise the types of white blood cells and inflammatory mediators that play a role in the EAT-AF cascade in a cohort of patients undergoing open heart surgery. AF is the principal post-operative complication in patients undergoing heart surgery and carries specific additional short and long-term risks, including an elevated risk of stroke, death and increased length of hospitalisation with associated heightened health care costs. Hence, treatment strategies to reduce post-operative AF are of paramount importance.

Our initial data indicates that a specific type of white blood cells (known as T cells) are elevated in patients who develop post-operative AF in addition to an elevation in markers characteristic of inflammation. In this project, we verify that the T cells identified in our initial analysis are responsible for the production of these elevated inflammatory markers. This will be performed in those patients who remain in normal heart rhythm post-operatively and those who develop AF (post-operative incidence of AF is in the order of 30-50%). Second, we will perform a detailed analysis of a host of inflammation markers to determine if they are increased in patients who develop new post-operative AF compared to patients who remain in normal heart rhythm post-operatively and those with longstanding AF. On identifying and verifying the specific immune parameters that are different we will aim to investigate their individual effect on the electrical properties of heart cells. Moreover, we will microscopically assess the heart tissue to look for abnormal immune cell infiltration into the heart itself. Finally, we will correlate these inflammatory and electrical alterations with detailed demographic and medical histories of patients. Ultimately, the project should form the basis of novel targets to reduce the incidence of post-operative AF.

Technical abstract
Despite being the most common cardiac surgical complication, there have been few new strategies over the last 30 years to tackle the development of post-operative atrial fibrillation (POAF). POAF carries significant short and long-term morbidity and mortality in addition to increasing the financial costs of cardiac surgery. One area of growing interest is in the fat depot directly overlying the heart and coronary arteries, namely epicardial adipose tissue (EAT). EAT hosts an array of immune cells and inflammatory mediators that can infiltrate the myocardium given the lack of fascial boundaries between the tissues. Numerous imaging studies have demonstrated an independent association between EAT volume and AF risk. However, the exact mechanism for this association remains poorly understood.

My preliminary data implicates memory T cell populations and specific cytokines (IL-17/CCL-17) in the EAT of POAF patients, which are not seen in the blood (systemic control) or subcutaneous fat (control adipose tissue). In this project, I will verify the memory T cell population implicated in POAF is producing these cytokines and perform RNA sequencing analysis of inflammatory mediators that could be implicated in the EAT-POAF association. Second, I will perform immunohistochemistry analysis on the atrial appendage tissue samples from the same patient cohort to confirm whether the infiltration of immune cells and cytokines reflects the inflammatory profile of EAT. I will go on to evaluate the direct contribution of the identified T cell subset mediators on parameters increasing AF vulnerability in a human atrial cardiomyocyte cell line. Throughout the project, I will seek to clinically correlate the immunological findings with detailed patient demographic and clinical characteristics. Ultimately, the project should form the basis of novel risk stratification tools and yield new immune therapeutic targets for POAF prevention.

Potential impact
We have identified a number of stakeholders and beneficiaries of this research proposal to maximise the impact of our research.

1. Academic and Medical Community: Our research findings will contribute to a detailed understanding of the epicardial adipose tissue (EAT)-atrial fibrillation (AF) relationship, with a focus on AF in the setting of cardiac surgery. We envisage there will be major therapeutic implications arising from this research and I will ensure the academic and medical communities are kept abreast of these exciting scientific developments. In addition to local departmental and institutional research meetings, my findings will be presented at the major international meetings, which have a global audience ensuring the research reaches all potential beneficiaries.

2. New academic disciplines and inter-disciplinary research: My PhD project straddles several different disciplines including immunology, adipose tissue biology and cardiac electrophysiology. We anticipate this will expedite novel insights into the genesis of POAF, therapies to reduce its incidence and foster a paradigm shift in research direction, stimulating a renewed appreciation of the underlying disease processes that can lead to heart rhythm disorders. To ensure the widest audience can be engaged to maximise the impact of our research outcomes, we will make our data freely available in an open-access format.

3. Health policy and guidelines: EAT represents a novel tool in risk stratification for AF and by characterising its immunobiology we anticipate it could be utilised on a much wider scale. Very little exists in the arena of primary prevention in AF and novel strategies for POAF prevention would certainly be of great interest to policymakers.

4. Public & Patient Research Engagement: Our unit places a very strong emphasis on the need for public and patient engagement in our research activities. Given the prevalence of AF in the community and POAF being one of the commonest post-operative cardiac surgical complications, we feel our research will garner significant interest from the public and patients. Mr Lall very recently performed surgery on television helping to highlight the health impact of heart conditions. We will utilise the tremendous reach and impact of the media and television alongside the printed press and online channels to foster widespread interest in our research.

5. Health economics: Given post-operative AF has a huge short and long term morbidity and mortality risk, this research is designed to develop strategies to prevent it, hopefully avoiding the long-term need for costly procedures. This cost-effectiveness benefit makes it an attractive option for government and policy makers to optimise the utilisation of limited resources.

6. Industry: One aspect of our research proposal aims to test the effect of identified immune mediators on increasing vulnerability to AF and how blocking antibodies can ameliorate this effect on a cellular level. Given some of these blocking antibodies are already licensed to be used in clinical practice, we anticipate that it would be very feasible our project could form the basis to a clinical trial to investigate whether administration of such agents pre-surgery reduces POAF. With our group's close industry connections and commercial knowledge, we hope this would expedite the translation of our research outcomes into treatment options.

7. Education and training: A key aspect of future innovation lies in the training of the next generation of research leaders. This project will offer an unrivalled opportunity to train an emerging leader in the immune-cardiovascular arena. Moreover, academics in other research areas, students rotating through the department and visiting fellows would all benefit from the exposure to novel concepts, research partnerships and resources available through this project, greatly widening the educational impact of this study.